Feasibility study to convert that beetroot into a standardised dried powder extract

The project objective was to investigate how to produce a beetroot powder that is naturally high in dietary nitrate at a commercially viable cost to enable its marketing as a high nitrate natural food ingredient.